University of Southampton and Dawson Construction

To transfer and embed a capability to design and produce a new improved hydraulic piling hammer cushion block to optimise durability, pile driving performance and minimise noise output. This deploys the latest advances in computer modelling and materials science a traditional 'black art' design.